Integrated wearable devices for mobile workforces

fuseAware provides real-time data on mobile workforces to:

* Improve productivity
* Improve worker safety
* Improve worker wellbeing

The benefits include:

* Significant improvements to profitability
* Greater worker engagement and positive culture
* Enhanced staff retention rate
* Brand reputation advancement